Cyber Graph-to-Text: AI automation for Threat Intelligence, made accessible to all

The intelligence cycle is the process of collecting, analysing, and disseminating intelligence to help decision makers understand their environment and make appropriate decisions. However, the human mind is not capable of performing the necessary analysis to find and track cyber-threats on a global scale due to its limitations in size, speed, and capacity. As humans are not able to complete this cycle on their own due to the sheer scale of information being generated about cyber threats every day, we need an alternative solution.

Our AI will automatically identify, quantify, and predict cyber-threats by analysing thousands of pieces of intelligence created by analysts in cyber threat intelligence (CTI) feeds. By providing a first cut analysis of CTI automatically, our AI will save time, money, and effort from specialist analysts who perform manual CTI analysis; as well as circumvent the CTI analysis pain-point for more generalist security analysts who have no specialty intelligence training or expertise, further spreading the load within end-user organisations. A successful project will potentially save £billions for UK plc by ensuring faster effective defence from new and emerging cyber threats, contributing to the aim of making the UK the safest place to live and do business online.